Developing whole classroom online measurement of sensory and cognitive skills in 5-6 year olds

The Problem
Children arrive into primary school classrooms with a broad range of cognitive, sensory or behavioural abilities, which may support or reduce their access to education. Efforts at researching this diversity have thus far taken an individual-focussed approach in which children are taken (singly) from classrooms for detailed in-person assessment with a highly trained individual (e.g. speech and language therapists). Not only is this disruptive to teachers and students, but these approaches are expensive, laborious and limit the reach of research. Often the children who are most at risk of educational difficulties are the hardest to reach with this approach. It is increasingly recognised that the use of small, unrepresentative samples limits the scope of research studies in school settings. Individual assessments are often pen-and-paper tasks with a fixed set of stimuli, which do not adapt to individuals’ performance, and provide coarse measures of children’s existing knowledge (e.g. vocabulary) rather than learning abilities.
Our interest in this problem arises in the context of assessing speech, hearing and language abilities in primary school classrooms. However, the same issues will arise for assessing a range of other capacities including memory, executive functions and social cognition.
The introduction of web-based experiments have enabled collection of high-quality behavioural datasets at scale with adults. They allow recruitment of diverse populations, with self-guided and individually adaptive tasks. However, there are many challenges of remote testing with children or special populations, including ensuring they are engaging with the tasks. In addition, for tasks involving sound presentation, variability in individual’s technical equipment (e.g. headphones) can impact their access to the stimuli.
Our Solution
We aim to provide research infrastructure and novel methods for assessing sensory, cognitive and behavioural abilities in classroom-based research studies that can operate at an unprecedented scale (e.g. collecting data from all children in a school in days rather than weeks). This project aims to establish and test a supervised, online whole-classroom approach to data-collection of hearing and speech processing skills that will be modifiable for other researchers to use in other domains. The approach will also allow us to develop individually adaptive testing, giving insight into children’s speech, language and listening skills.
What we will do
We will develop computerised adaptive tasks measuring basic auditory perception, auditory/audio-visual speech perception and the speed/accuracy of word recognition with the aim of testing whole classrooms of children simultaneously. We will develop a framework for supervised web-based testing including embedding our data collection within science engagement sessions. We will determine the feasibility of simultaneous whole classroom testing with 5-6 year olds by working with several primary school classes and obtaining teacher and pupil feedback on our approach.
How this will help
Our long-term goal is to establish, validate and disseminate these innovative methods; providing open source cognitive tests that can be modified and extended by other researchers, including individually adaptive tasks, for precise measurement of children’s abilities. We will also provide guidance on delivery, including a science engagement framework for embedding data collection, and hardware/software recommendations. This will enable other researchers to adopt this approach to conduct efficient, minimally disruptive, large-scale data collection with diverse samples, accessing less-advantaged children whose parents/carers might not normally sign up to research studies. These activities will benefit researchers and, ultimately, the schools and pupils that they research.